Brain State Control

Everyday a clock in your brain instructs a switchboard to the tell rest of the brain and body that it is time to arouse from the night's slumber. Without this wake-up call or the switchboard operator, you cannot function properly and fall asleep at the wrong times of the day. Recently, we found that messages from switchboard operator can reset this daily alarm clock, and while we have identified some of the words, we do not yet fully comprehend the language of this operator. In our research we are seeking to understand how the switchboard operator and the daily clock converse to communicate the wake-up call throughout the brain.

Technical abstract
Determining how neural circuits interact in the timed switching of brain and behavioural states is a key problem in neuroscience. We know that the circadian system is important near 24h organization of brain and behaviour and that orexin neurons in the lateral hypothalamus (LHA) are key components of a neural system vital for promoting arousal, but little is known about how these brain systems interact. Here we use techniques and models that have been highly successful in the study of circadian clocks and orexin neurons respectively and combine them to identify the mechanisms by which LHA/orexin signalling alters cellular activity in key structures of the brain's circadian system, determine whether targeted impairment of orexin signalling affects circadian function and if so, how this comes about, and finally determine how signals from the circadian system affect LHA/orexin neuronal activity. These investigations will provide unique insights into the bases for brain state control.